Developmental Differences in Cognitive Control and Ignoring Distractions: Is it Always Good to Be Proactive?

Outline:
Distractibility in young children has been shown to impact both school readiness and academic attainment in later childhood but traditional and E-learning programs have failed to consider
how classroom distractions, can influence a child's ability to engage with learning . The most effective way to ignore distractions is to proactively plan-ahead but development of 'proactive
control' is still at present poorly understood. It is unclear at what age it is appropriate to use, or teach, this skill. This research will compare the costs and benefits of proactive control, in children and
young adults, using a modified cued-visual search task that has been pioneered by my supervisors.

Background:
Learning environments are surrounded by distractions, such as sounds and displays, that can hinder learning. Cognitive control refers to mental processes that help us to adjust our attention to
different situations; proactive control suppresses distractions before they appear, in order to stay focused, whereas reactive control is slower to engage and suppresses distractions after they appear.
Children transition from a mainly reactive to a mainly proactive mode of control at around 5-6 years. Although proactive control is more effective in adults and older children, counter-intuitively,
some research has shown that young children using proactive control were more distracted by an irrelevant task, than children who had not yet developed this skill [10]. This suggests that proactive
control may be too demanding for a young child's limited attentional resources. Evidence so far has not questioned the role of proactive control and distracter-suppression in young children. It has been assumed that if children are prompted to be proactive in the classroom, this will help their ability to focus. However, it is possible that encouraging proactive control too early may be counterproductive.

Significance:
This project will extend current knowledge and theories of cognitive control. Currently, teachers rely on instructions/prompts, but this has failed to prevent children from being distracted, reducing attainment in early and mid-childhood. Furthermore, E-learning programs have not considered how classroom distractions influence the ability to focus. By studying whether proactive control is
beneficial or costly to children, this can inform on what types of teaching strategies and E-learning programs should be used for these age-groups, as well as inform on how to improve these strategies.

Methodology:
There is a lack of age-appropriate measures to test proactive and reactive control in children. Research has used measures standardised for adults but if tasks are too demanding then this will tax attentional resources: young children may have behaved reactively because the tasks were too complicated. Older children's performance may have also been underestimated. This calls for modified measures to make direct comparisons between children and adults. A cued-visual search task has been modified and piloted with children. It shows how prompts can benefit or hinder search for a target item. Prompts will be used to assess the costs and benefits of being proactive vs. reactive across age.

Four studies will be undertaken to generate data for the project.